Measurement and verification of built assets: a low cost scalable solution to in-situ measurement of thermal performance

"Our innovation, Heat3D, is a new technology for quickly and cheaply measuring heat loss from buildings, enabling improvements in construction quality, performance and specification of insulation upgrades.

Central to increasing both the quality and performance of UK construction is in establishing means of robust feedback loops. Visualising, measuring, quantifying and recording as-built performance characteristics and then ensuring these insights are captured and fed back into the repeated delivery of projects.

Through the use of readily accessible technology, this project aims to develop a practical means of assessing the as-built in-situ thermal performance of critical building fabric elements such as floors, walls and roofs. The applications for this technology will cover residential and non-residential, both new build construction as well as both pre and post refurbishment; enabling U-values and other thermal characteristics to be viewed, quantified and reported. This digitally-enabled means of performance measurement, management and feedback will in turn contribute significantly to reduced costs for future projects on the grounds of better refined specifications, greater supply chain accountability as well as reduced whole-life costs and carbon intensity through better construction quality and performance."